Strip-Till Solutions for Regenerative Horticulture

This project will test an innovative strip-tillage system adapted specifically for small-scale horticulture. By combining precision strip-till equipment with permanent living mulches such as white clover and herbal leys, the project aims to create a low-input, regenerative vegetable production system. Based at a diverse market gardens in Buckinghamshire and Oxfordshire the trial will explore how maintaining permanent groundcover while tilling only the crop row can reduce soil erosion, enhance soil structure whilst maintaining yields.

The trial will evaluate crop performance, weed pressure, soil health, and management requirements, supported by technical partners and independent soil testing.

The project seeks to adapt and refine the Kuhn Striger strip-till system, widely used in arable farming, so that it can be used effectively by horticultural growers. Produce will be sold through an on-farm shop and local outlets, demonstrating short supply chains and local food resilience.

By generating practical, scalable evidence for regenerative horticulture, this project aims to support other growers across the UK in adopting soil-friendly, low-disturbance cropping systems